Faithful and Interpretable Knowledge Grounded Systems

"Faithful and Interpretable Knowledge Grounded Systems" is timely given recent developments in LLMs and their "hallucinations". The self-reflection approach proposed appears to have merit and will be relevant to other work in the CDT on conversational agents.